Protecting the NHS' staff: AI medical surveillance to measure viral exposure.

We intend to develop an autonomous, AI based, medical surveillance system that measures and models the viral exposure of front line medical staff in real time. To capture this data we shall develop a novel wearable device, uniquely suited to a hospital environment, to provide IoT style data, captured by reliable, commercial off the shelf products that have been repurposed, again in a innovative way. In an operational innovation, the risk that the staff are exposed to, may then be measured and this risk minimised: a workflow successfully in operation in the nuclear industry. This information and technology will allow the country to prepare for the next infective wave, SARS-CoV-2 mutation or zoonotic disease to challenge the health service.

--------------------------------------------------------------------------------

The underlying technologies are now developed and shown to work well at TRL 4, in which the individual components of the system operate together in laboratory conditions. Our future intention is to develop the system to TRL 6, at pace, so that it is capable of deployment in real life. Our strategy is composed of three strands, namely: quickly develop a V2.0, low cost, robust, fully featured, version of the wearable device, incorporating the lesson learnt from building the prototype. Secondly, quickly move to testing this V2.0 device in a benign clinical setting to test it in operation over a significant duration. Thirdly, develop a minimally featured version of the device, tailored to an ultra low cost wearable. On completion of these strands, the system will be within the correct costings and proven efficacy to be introduced to the market successfully.